IP Landscaping bispecific antibodies

ShyDen Biotechnology are developing the next generation of bispecific antibodies which have unique safety benefits. This Innovation voucher is to help them understand the intellectual property landscape before an expect patent filing at the end of 2015